Developing a novel food product for metabolic syndrome

Metabolic syndrome has been described as the world’s biggest public health problems with over 25% of adults in the UK and USA suffering. More than 2.8 m people die each year as a result of metabolic syndrome. Its occurrence is linked to increasing rates of obesity with weight management programs the cornerstone of management of metabolic syndrome. Limitations in current treatments has prompted research interest in the use of synbiotics as dietary ingredients to aid weight loss, with an effective obesity treatment seen as the world’s greatest unmet healthcare need.The aim of this study is to use recent advances in understanding of the human microbiome (the bacteria in and on the body) to formulate a synbiotic to support weight management in patients suffering from metabolic syndrome as part of a diet and exercise weight-loss program